Observational studies of the galaxy-dark matter environment link

The student undertake observational analyses of KiDS and DES survey data with the goal of constraining the density/environment dependencies of intrinsic galaxy properties. These measurements will also characterise the dark matter environment as well as the properties of the gravitational forces on non-linear scales